Polariton and circuit QED systems for quantum simulations.

The aim of the PhD project is to develop techniques to study correlated and topological effects in conditions of drive, dissipation and non-equilibrium. In particular:
The non-equilibrium phase transitions, orders, critical properties, topological defects, non-trivial topological states in driven-dissipative but strongly interacting polariton (bosonic) and circuit QED (spin-boson) lattices.
To study the formation and the propagation of entanglement, examine its robustness to dissipation, and design settings to optimise the quantum correlations and entanglement in open systems using small chains of polariton micro-pillars and of superconducting qubits.